AirEx - Smart Ventilation Control

"Buildings account for 44% of the UK's greenhouse gas emissions, with 26% linked to domestic homes (BRE, 2012), while still over 2 million people live in Fuel Poverty in England & Wales alone. While the UK government has subsidised most easy-to-treat energy efficiency measures over the last few years (e.g. ECO funding for loft or cavity wall insulation), reviews of these support schemes (ECO,2016) flagged cost-effectiveness as a key requirement. Furthermore, traditional ventilation methods in existing, older homes still rely on occupants' behaviour, risking their health, well-being and comfort.

'AirEx' is an innovative smart home technology that automatically regulates the air-flow through air-vents in the home, based on atmospheric conditions & air quality, via its cloud-based algorithm. AirEx has the potential to deliver significant savings on householders' energy bills without compromising air-quality and any unintended consequences (condensation, damp).

Furthermore, the real-time valuable data collected by AirEx system in a central database allows facility managers, social landlords, multi-property owners to make informed, strategic decisions on their maintenance strategies - enables targeted preventative interventions, rather than reactive repair work.

The objective of this project is to i) develop and field test a working prototype, ii) identify optimum business model for commercialisation. Our company will harness experience in building energy efficiency, in-home sensor deveopment to enter this sector."